Printed Pills: Inkjet printing for pharmaceutical applications

Additive Manufacturing (aka 3D Printing) offers the pharmaceutical industry significant opportunities to create novel products with unique benefits for patients. However, there is a major challenge in demonstrating the viability and scalability of using ink jet printheads. This project aims to overcome these challenges, and build confidence in the potential opportunities for ink jet technology in the pharmaceutical industry.